Commercialisation of an All Electric Superplastic Forming/Diffusion Bonding Machine

Aerospace Cutting Tool Limited have developed a new Superplastic Forming/Diffusion Bonding (SPF/DB) machine construction that offers a cost-effective, affordable solution with the added advantage of increased process flexibility within a single unit. The new concept utilises all-electric actuators, eliminating the risk and costs associated with conventional, servo-controlled hydraulic systems used on current equipment.

This will make the process of SPF/DB more affordable for future manufacturers by reducing manufacturing costs of the equipment by up to 50%, whilst reducing hydraulic energy costs by up to 85%. This new concept provides new opportunities for manufacturers' within many sectors including aerospace, automotive, rail and medical through increased process availability leading to a supply chain expansion.